Intelligent Communication

We require the support of a legal sector expert knowledgeable in how service delivery and communication can be refined and improved, and build confidence in clients before, during and after their contract with the business. And advice on how this can be embedded across the business’ locations and staff so that the whole business functions more efficiently and successfully.